Monitoring impacts of exploratory mining with community citizen science and AI systems

Without dramatic changes, the environmental impacts of mining are projected to double by 2060. As part of a global trend of increased extraction of critical raw materials , several dozen mines targeting primarily lithium and borates are being planned across the territory of Serbia, including the largest lithium mine on European soil proposed by Rio Tinto.
In general, the harmful effects of mining include water and air pollution, contaminated soils and floodplains, loss of vegetation and fish, exposure to toxic chemicals, and threats to endangered animals and plant species etc. In particular, mining for lithium and borates in Serbia has been linked to water and soil contamination even in the early mineral exploration stages. For example, a recent analysis of the water samples from the river Jadar found an increased concentration of arsenic, boron, and lithium from 3 to 17 times downstream from Rio Tinto's exploration digs, and over the past few years, the company has been forced to pay damages to households whose land was contaminated by underground water spills from exploratory drills, leading to a 500-fold increase in the concentration of boron and vegetation loss.
Losing access to clean water due to mining expansion is already happening in Western Serbia, as exemplified by the case of villagers near the town of Valjevo whose water wells had been contaminated for two years before this was confirmed through sample analysis that formed the basis of a lawsuit against Euro Lithium+Borate-a company whose stated goal is to 'develop the world's largest lithium and borate mineral reserves in Serbia' . Currently, comprehensive environmental monitoring is lacking across all stages of the mining life cycle in Serbia, and particularly in the early stages. Even when some data exists, many frontline communities struggle to access it and enlisting expert collection of evidence on health and environmental impacts can be prohibitively expensive and time-consuming. While extensive campaigning against the Rio Tinto mine is underway, the lack of monitoring and access to information is making it difficult to keep track of the impacts and protect areas around new drills that are emerging at an alarming rate. Globally, early mining exploration stages are also stages when community rights tend to be violated the most as people are frequently displaced, subjected to pressures to sell their land, and intimidated, threatened or killed when challenging mining plans.
Research objectives and questions
The key objective of this research is to create a framework and tools for monitoring contamination and ensuing impacts of early mining explorations. Falling within AI4ER's first key research theme, this project seeks to provide actionable information to environmental advocates and policy makers through:
1. The application of supervised and unsupervised machine learning (ML) methods to satellite imagery for identification of 'pollution fingerprints' caused by exploratory drilling
2. Collecting in-situ sensor data and combining it with openly available data on active explorations and satellite imagery to gain an understanding of pollution patterns and automate parts of the monitoring process
3. Designing a robust framework for in-situ sensor use and an interactive monitoring platform where collected data is presented to create and disseminate evidence to advocate for social and policy changes